Homogeneous Catalysts for the Activation and Functionalization of Carbon Oxygen Sigma Bonds in Ethers from Biomass

Society faces a monumental challenge in relinquishing its dependence on fossil fuels. While CO2 levels and the price of petroleum continue to rise, molecules from oil continue to dominate the landscape and fuel our chemical industries. As one approach to solving this crisis, many have promoted the concept of "The Biorefinery" and a new chemical sector dependent upon the sustainable natural resource biomass. Biomass is made up of a mixture of polymers which, when compared to petroleum and natural gas, contain a high ratio of elemental oxygen to elemental carbon.

The elemental oxygen and carbon form strong carbon-oxygen bonds which present an obstacle for processing and transforming these chemicals into everyday products. In order for molecules from biorefineries to meet the growing and complex demands of Society, new methods will have to be developed that remove the elemental oxygen from renewable resources by breaking carbon-oxygen bonds.

Our research centers around developing new underpinning methods for the transformation of carbon-oxygen bonds to carbon-carbon and carbon-nitrogen bond by activation with catalysts based on transition and main-group metals. By discovering and exploiting new catalyst systems we will uncover methods for turning ethers from biomass into chemical building blocks for chemical manufacture. Specifically, we will convert ethers into C1- to C9-hydrocarbon building blocks by breaking the unreactive C-O bonds and replacing them with reactive C-B and C-Al bonds. We will demonstrate the use of these building blocks in chemical manufacture.

Potential impact
The ultimate beneficiaries of the proposed research are Citizens of the U.K., Manufacturing Industries and Academia. Manufacturing processes of relevance to the proposal include the production of polymeric materials and the manufacture of agrochemicals, pharmaceuticals and applied-chemicals. The pathway to impact begins deep in academia and flows through industrial engagement to industrial application and ultimately to the public.

Academic Impact:
Our research will initially impact academia contributing to a growing field of sustainable chemistry and the use of renewable chemical resources. Beneficiaries will be not only those engaged on the problem of lignocellulosic biomass to chemicals, but also the wider sector of homogeneous catalysis in the U.K. We aim to pioneer U.K. science concerning the manipulation of molecules from biomass with organometallic catalysts and by advancing the underpinning knowledge hope to influence the field to engage with this important problem (specific beneficiaries are listed in the Academic Beneficiaries section)

Industrial Impact:
By connecting with industry from the beginning of the project, we will be able to impact both industry and commercial sectors over a 10-50 year time scale. Ongoing conversations with industry will occur through both the Industrial Biotechnology hub and the Pharmacat consortium at Imperial College. Users will be engaged through these existing mechanisms and the immediate beneficiaries will be pharmaceutical and agrochemical compounds, such as AstraZeneca, GSK, Pfizer, wishing to develop new processes based on renewable chemicals as an initial shift in their manufacturing portfolio. Industries that manufacture polymers including Plaxia and Solvay will also benefit. Further industrial engagement will occur through an ongoing collaboration with Royal Dutch Shell Plc.

Economic and Social Impact:
The environmental benefits of the use of renewable resources are potentially enormous and will impact society as a whole. By developing new underpinning science that will support the emerging renewable chemicals sector we will help provide a foundation for a new manufacturing industry. As the price of petroleum rises and the efficiency of green manufacture increases, this industry will ultimately become cost effective. In the coming century the renewable sector has the potential to supplant the current chemical industry and allow society to break away from environmentally damaging petroleum resources and allow improvements in the quality of life in the face of limited fossil fuels.